15 minute 'City Hub' for sustainable parcel deliveries

This project enables the UK to build back better during Covid-19 recovery by responding in a sustainable way to the dramatic change in the way that people now shop and the huge increase in eCommerce. A key deliverable of the project is the City Hub. This will facilitate the bulk movement of goods into cities for distribution via a fleet of cycle and walking equipment direct to the customer door. By securing this mass shift to low carbon transport and away from vans, last mile deliveries will never be the same again.